Isoprene monooxygenase: a missing link in the global isoprene cycle

Isoprene is a climate active gas which is produced by trees and is released into the atmosphere in huge amounts (the same amounts as methane; approximately 500Tg per year!). While we know a lot about biological oxidation of methane, virtually nothing is known about biological sinks of isoprene and the mechanisms by which bacteria oxidize isoprene and thus mitigate its effects on global warming and our climate. This project involves study of a novel diiron centre containing isoprene monooxygenase enzyme from the bacterium Rhodococcus. This enzyme will be purified and then characterized at the biochemical level. The biotechnological potential of the enzyme for the production of epoxides and chiral synthons will also be investigated.